The flight of wind borne debris / an experimental, analytical and numerical investigation

The storms that occurred in late March 2004 (with a relatively short return period of one or two years) clearly illustrate the vulnerability of urban areas to wind induced damaged. In various urban conurbations numerous trees and advertisinghoardings failed, causing widespread disruption to the UK rail and road network. The wind borne debris present in these storms, due to both the failure of large items of street furniture/trees and unsecured items on the ground being lifted intothe air, caused serious damage and destruction. For example, one person was killed as a result of wind-borne debris in Leicester and two died as a direct result of being hit by parts of a tree in Blundeston, near Lowestoft in Suffolk (BBC,2004b). Unfortunately these events are not uncommon. For example as a result of the earlier storms of October 2000, with roughly the same return period, several people died and two were seriously injured. In the recent BirminghamTornado much of the damage to buildings, and many of the injuries to people, occurred because of flying debris. Even in minor wind storms wind-borne debris can be a significant problem. This project aims to undertake a series of measurements on instrumented items of debris as they fly through the air. The data obtained from these tests will be used to improve and develop numerical models which will be of use to designers.